CN Seeds - CMS Development

CN Seeds is working to improve quality and diversity in salads. There is strong demand for red leaf salad leaves but choice is very limited. In order to breed uniform new varieties in this sector CN Seeds wants to develop F1 hybrids of Red Pak choi and Mizuna. This project requires development of novel parent material.